Wearable acoustics

The wearable acoustics project is investigating the feasibility of developing a low profile wearable microphone system that detects sounds associated with health and wellbeing. If successful this technology will allow people to be monitoried for heart and lung conditions at home reducing the burden on hospitals, clinics and the healthcare system. The technology will also be able to be used for monitoring the performance of athletes and the military. It is also expected that the acoustic system will be able to be used for security identification and monitoring purposes. If this technology is shown to be feasible then it will be developed to address market needs in the healthcare, human performance, veterinary and security sectors bringing revenue into the UK and creating new market opportunities for UK industry.